Cool Tool

Cool Tool is a reusable product for cooling alcoholic beverages requiring no chemicals or its own power source, relying on a standard freezer compartment to quickly freeze it. Its intention is to eleviate the need to chill bottles of alcohol in fridges, such as beer and wine which can be chilled from room temperature using the Cool Tool thus saving energy from fridges which would normally have to chill the container along with its contents.